Immersive Learning Technology

Technology which enables higher education professionals to design their own simulations using nothing but a spreadsheet without the requirement for coding. Lecturers will be able to upload their spreadsheets into the Simersion application, where parsing technology is used to translate their formulas into a simulation to deliver individual or team-based exercises as determined by the lecturer.

Simersion gives Higher Education institutes full control for creating and delivering simulations, enabling them to deliver top of the range blended learning.